zkHealth: Zero Knowledge (Minimal-Disclosure) Verification for NHS Service Access

zkHealth is an innovative cybersecurity project designed to address critical privacy and security challenges in NHS digital service access, where services often need to verify eligibility or permissions but do not require access to a patient's full identity record or sensitive health information. Building on feedback from our prior digital-wallet security work, we have refined the innovation towards a healthcare-specific verification and privacy-assurance layer, rather than a consumer wallet product.

In the NHS, identity assurance requirements vary by the sensitivity of the service being accessed, and access to records or sensitive personal information typically requires higher assurance. This creates a practical need for mechanisms that can prove "just enough" for access decisions---such as confirming a valid GP registration, verifying that a service authorisation/referral exists, or proving that a nominated delegate has valid, time-bounded permission to act for the patient---while minimising disclosure and reducing the risk of data correlation and profiling across services.

zkHealth addresses these gaps by leveraging Decentralized Identifiers (DID) and zero-knowledge proof mechanisms to enable minimal-disclosure verification, encrypted pseudonym generation, and strong resistance to tracking in adversarial environments. The framework provides core security properties, including unlinkability, untraceability, selective disclosure, revocation, and Sybil resistance, enabling NHS and NHS-adjacent relying parties to verify access-relevant claims without collecting unnecessary personal data.

Crucially, zkHealth is designed to interoperate with the UK's evolving credential ecosystem. As the UK government rolls out GOV.UK Wallet and publishes technical guidance for consuming and verifying verifiable credentials, zkHealth positions itself as the healthcare-specific verification and assurance component that can consume and validate relevant credentials (where appropriate), rather than attempting to rebuild a generic wallet stack. In parallel, NHS England has published baseline requirements and related guidance intended to establish technical trust in verifiable credentials (interoperability, security, integrity), which provides a credible alignment point for the assurance layer we are proposing.

Beyond eligibility checks, the same infrastructure supports delegated access and consent workflows, enabling time-bounded, revocable permissions that can be audited cryptographically. In collaboration with Sheffield Teaching Hospitals NHS Foundation Trust, we will validate the feasibility and operational fit of these workflows within NHS constraints. By strengthening privacy, reducing oversharing, and improving resilience against fraud and identity-based attacks, zkHealth aims to become a cornerstone capability for trusted access to NHS digital services.